DIG (Data for Investment and Growth)

The UK is overstocked with innovative high-growth companies but closure of the Regional
Development Agencies (RDAs) and changes to reporting obligations under the Companies
Act leave UK government and Corporate Investors struggling to identify high-growth
companies and direct support for growth.
This project will prove the concept of a tool to identify high-growth companies based on realtime
open-source intelligence and known revenues. The tool will combine structured and
unstructured data from the web to identify the fastest-growing companies in any given sector
or region. The tool will be valuable for private equity firms and the public sector to direct
support and foster job creation.